Gasification and chemical looping effects

The proposed research will investigate the gasification process including pre-treatment of the biomass, fluidised bed gasification
behaviour and the effect of oxides on syngas quality. Fluidised bed experimentation with a range of biomass as well as mathematical modelling will be
utilised for this. Greater control over the process will allow a regulated output of syn-gas from a range of species of biomass and should form the starting
point for a greater variety of uses of the syn-gas including Fisher-Tropcsh synthesis, gas-fermentation, power production and, the so called, "bio-refinery".
Potentially this research could contribute to a future de-coupling of the chemical industry from fossil sources.